The Antislavery Usable Past

There are approximately 30 million slaves alive today. Around the world, including in the UK, these disposable people are held against their will, trapped in a situation of control such as a person might control a thing, and forced to work for no pay. This number is more than at any point in history and more people than were transported from Africa to the Western Hemisphere during the entirety of the Atlantic slave trade. It is a number greater than the population of Australia and almost seven times greater than the population of Ireland. It includes around 1.1 million enslaved people in Europe. Over the past 15 years, a growing movement against this new global slavery has achieved many successes, including new legislation, a small number of prosecutions, changes to company supply-chains, and increased public awareness. But it is repeating mistakes of the past. Around the world, it starts from scratch rather than learning from earlier antislavery successes and failures. Focused on urgent liberations and prosecutions, antislavery workers operate within short time frames and rarely draw on the long history of antislavery successes, failures, experiments and strategies. At the same time, the public reads about shocking cases of women enslaved for 30 years in London, children enslaved in rural cannabis factories, and the large number of slaves who mine the conflict minerals used to make our mobile phones and laptops. For many of us, this presence of slavery confounds our understanding of history: wasn't slavery brought to an end? Weren't the slaves emancipated? This confusion extends beyond the public to politicians, policy makers, human rights groups, and educators. Official responses to slavery cases often reflect this confusion, expressing more emotional outrage than clear thinking.

However, responding to recently-expressed interest by antislavery groups and policy makers, including the recent appeal by Luis C. DeBaca (Ambassador in the State Department Office to Monitor and Combat Trafficking in Persons) for scholars to translate the lessons of abolitionism for contemporary use, our project seeks to provide this movement with a usable past of antislavery examples and methods. We will bring to the present the important lessons from antislavery movements and policies of the past, and help translate those lessons into effective tools for policy makers, civil society, and citizens. As we identify, theorise and embed antislavery as a protest memory for contemporary abolitionism in this way, we will also emphasise that what earlier antislavery generations achieved was harder than what we face today, we don't have to repeat the mistakes of past movements, the voices of survivors are the best signposts to where we should be going next, and the lessons of past antislavery movements offer a way to 'care for the future'.

Throughout the project and across all its strands, we offer in the face of a mammoth task-ending the enslavement of 30 million people-a reminder of past antislavery achievements. For example, on the eve of the American Revolution, few Americans could envision a world in which slavery did not exist. Yet 100 years later, slavery did become illegal in the United States. This was an achievement that stemmed from the collective, varied and ever-evolving protest of countless slaves and abolitionists. Today we have a chance to end slavery, and to do so within our own lifetimes. This will be a watershed for humanity, a moment when we finally reject *the* great lie of history, that some people are sub-human, and embrace instead that great abolitionist truth-the truth that earlier abolitionists tried to teach us-that labour must not be forced and that people are not for sale.

Potential impact
Over the past 15 years the global antislavery movement has experienced exponential growth. There are now antislavery groups in most countries, ranging from the tiny and suppressed El Hor in Mauritania, to the small but powerful Norwegian Anti-Slavery Society, to the many British and North American campaigning groups each with more than 100,000 members, and the Walk Free campaign with more than 5 million registered supporters worldwide. Altogether there are likely to be 10 million people who think of themselves as antislavery activists. But the growth of this movement masks disorganization, widely different interpretations of the needed work, and a profoundly ahistorical consciousness. Our project will foster critical memory within the movement, reclaiming varied modes of protest from the narrow and nostalgic storyline of antislavery's past. By the end of our project, and during our follow-through year (5), we hope to observe and measure:

1. Early shifts in scholarship toward incorporating contemporary slavery and antislavery into studies of slavery more broadly (which usually end in the late 19th century).
2. Early shifts in scholarship toward debating the ideas of a usable past and protest memory, so that the field of Memory Studies has expanded from its current focus on trauma, memory-as-burden and nostalgia.
3. Changes in how antislavery organisations use imagery, from their current tendency toward sensationalist images of slave passivity and abolitionist paternalism to a liberatory aesthetic of slave rebellion and empowerment.
4. Changes in how antislavery organisations use slaves' voices, from their current tendency to just quote or paraphrase, to placing slave narratives at their heart of the movement: in their campaign materials, in their own strategies (for we believe narratives can be analysed for antislavery ideas and solutions), and even in their leadership structures (where former slaves could take a more central leadership role).
5. The incorporation of several other abolitionist lessons from our seminars and resources into NGO campaigns and approaches.
6. The adoption of the Bellagio-Harvard Guidelines by NGOs and governments as the standard against which to measure the global population of enslaved people and the global phenomena of slavery and trafficking.
7. An increased awareness on the part of policy makers of the lessons of the antislavery past as they confront and address the slavery of the present, as seen in legislation, regulation, and the support of civil society organisations.
8. Shifts in how our heritage partners tackle the topic of slavery, to incorporate more material on contemporary forms in their exhibitions and public programming.
9. The use of our Congo photographs exhibit by local antislavery groups in Congo, as part of their ongoing work against the enslavement of 500,000 people there today.
10. A collection of short films submitted to Unchosen by filmmakers that incorporate history as a result of our work on Unchosen's themed competition series.
11. The creation of sustainable profession-specific networks, for artists, historians and lawyers, each achieving impact in their specific fields.
12. The use of our resources in school teaching.
13. New knowledge and application of the usable past on the part of the antislavery workers who take our MA module.
14. Potential changes in how we will approach the 200th anniversary of the abolition of slavery in the British Empire in 2033, based on our documentation and analysis of how Britain commemorated the bicentenary of the ending of the slave trade in 2007 (the limitations and successes of that 2007 bicentenary).
15. Shifts in public knowledge about the antislavery past and present, via our regional public presentations to communities with strong historical links to past slavery and abolitionism.
16. Widespread dissemination of our open education resources and digital archives, via multiple link-backs, page views and downloads.